Models of curves

There has been a lot of recent work to understand and compute regular models of curves over discrete valuation rings. Modern approaches are based on clusters, MacLane valuations and toric varieties, and they handle various classes of curves. However, we are still far from a general approach that would potentially cover arbitrary curves, or even hyperelliptic curves in residue characteristic two. The goal of the project is to develop new methods to extend the class of curves that we can handle, and possibly look at higher-dimensional varieties as well.